MARFAC - Managing Resin Flows for High-Volume Automotive Composites

Current-generation, high-performance (thermoset) fibre-reinforced composites are costly, complex to manufacture, and non-recyclable.

"Next generation" (thermoplastic "APA6") fibre-reinforced composites have the potential to combine high performance, sustainability, and significantly lower cost. However, manufacturing challenges have stalled their growth.

This project has the potential to overcome critical issues, increasing manufacturing output, productivity, and value capture in the UK.

Under this project, ASTUTE Centre of Excellence will deploy its team expertise in advanced computational flow modelling of resin injection and identify product defects arising. The computational model is then exploited to identify best process conditions for various cases.